Multiplicities in a Medical System: Examining the Changing Nature of Ayurvedic Practices and Products in India and the UK

AYUR aims to examine and compare the changing nature of forms and practices of Ayurveda (a traditional Indian medical system) in
different socio-political and cultural contexts, at local-national-global levels. While in India Ayurveda is getting active state support as
an indigenous and traditional medical system, it is seen as complementary and orientalist medicine-informed by spiritualism and
ancient medicine in the UK and other European countries (Cant 2020). AYUR will compare and contrast the changing forms and
practices of Ayurveda that are driven by the ideologies of market, religion and nationalism in India and the UK. The aim is to see how
these ideologies influence consumers' health choices and service providers' practices. With a comparative perspective and multi-sited
ethnography, the study will examine its changes in local, national and global contexts.
AYUR will take an interdisciplinary and comparative approach drawing particularly on sociological and anthropological/historical
theories.
By examining Ayurveda in different locations, the aim is to analyse the merger of medicine, wellness and preventive care and how this
merger creates a commodity called Ayurveda. AYUR will conduct ethnographies (participant-observation and in-depth interviews,
examine promotional materials) of Ayurvedic wellness Centres to examine the similarities and differences between the centres and
the variations at the local- national-global contexts in terms of their mission, approaches and promotional strategies. By focusing on
these factors, AYUR will contribute in developing a deep reimagining of the anthropological understandings of health, illness and
medicine in local-national-global contexts.